Queen Mary University of London and Charco Neurotech Limited KTP 21_22 R4

To undertake clinical validation of the feasibility, efficacy and tolerability of the CUE1 medical device for patients with Parkinson's Disease. To enable the design of a formal clinical trial to assess and validate the device in treating drug-resistant features of Parkinson's Disease.